Developing Confident and Capable Future Digital Citizens: A Sociotechnical Analysis of the role of smartphones in "Bring Your Own Device programs" in

Developing Confident and Capable Future Digital Citizens: A Sociotechnical Analysis of the role of smartphones in "Bring Your Own Device programs" in Wales and Catalonia